Manchester Metropolitan University and Kingpin Wire Crate Products (PTY) Limited AAKTP 23_24 Pt 2

To develop an innovative, high-throughput, scalable, cost-effective and energy-efficient extruder system designed to produce high-quality fish feed pellets by controlling optimum temperature and compression ratio that will preserve essential nutrients.